The AlzEye Study - Using the Eye as a Window to Systemic Health

Scientific discovery has increasingly been driven by the availability of large, diverse, high-dimensional datasets - providing a basis for the discovery of new relationships previously unachievable through traditional methods of study design.

Moorfields Eye Hospital and the UCL Institute of Ophthalmology have recently established "AlzEye", a large linked dataset that combines routinely collected retinal images and relevant ophthalmic data at Moorfields with the national HES (Hospital Episode Statistics) electronic health record database. The primary aim of AlzEye is to characterise the association between imaging-derived retinal biomarkers and chronic complex disorders of ageing, particularly dementia and cardiovascular diseases.

This CDT project applies computer vision and deep learning techniques to the vast amount of longitudinal, multi-modal data contained within AlzEye to study this new field of "oculomics".